Legacy of Dammar Resin: Colonialist Harvesting and its Impact on the International Artist Material Trade and Import of Natural Resinous Materials to B

My project will trace the Dammar market in both Britain and South East Asia to prove that it was a highly significant commodity. This study will illuminate the East-West connections facilitated by the East India Company, and the impact of colonial harvesting of materials, thus drawing parallels with the legacies of British colonialism in the trade in other commodities. To do this, I will investigate British customs records of Imports from Calcutta, via Singapore, Penang and Malacca, and through painting, musical instruments and decorative object analysis, will demonstrate the legacy of the colonialist Dammar trade on British art.